Exploring the role of the immune system in maladaptive pain sensitisation

In a physiological setting, pain sensitisation is a protective mechanism that functions to prevent further tissue damage
and promote healing. At a cellular level, this is characterised by an increased responsiveness of nociceptors, owed to a
decrease in threshold for neuronal firing and/or increase in the scale of the response. However, in a pathological setting,
inappropriate pain sensitisation is a key feature of many debilitating disorders, including rheumatoid arthritis (RA). As a
chronic inflammatory disease, the pain sensitisation in RA is accompanied by the recruitment and infiltration of blood
derived immune cells to the synovial membrane of joints, these include lymphocytes, macrophages and neutrophils. At
the synovium these immune cells promote inflammation by releasing proinflammatory mediators such as interleukin (IL)-
1B, IL-6 and tumour necrosis factor a. Recently, evidence has emerged to suggest interactions between the secreted
proinflammatory proteins and receptors present on nociceptors, which may play a role in facilitating pain sensitisation.
However, these intercellular interactions and underlying mechanisms are yet to be fully understood. Here, this project
aims to employ a combination of research methods, ranging from primary cell cultures to in vivo models and PCR to
behavioural experiments, to delineate the role of blood derived immune cells in the sensitisation of peripheral
nociceptors.This may ultimately have implications for future therapeutics.